What is the impact of joint protocols between police and children's residential homes in Wales?

This study will examine how police contact with children and young people (CYP) in residential care
is shaped by the presence of formal protocols. CYP have an increased likelihood of being involved with the criminal justice system, this can have an adverse impact on their long-term well-being. This project will employ a multi-method research design informed by a realist framework. The quantitative component will utilise anonymised police data to explore police responses to residential care homes where protocols do and do not exist. Qualitative data collected via interviews with CYP, residential care staff and police officers, will explore the experience of protocols at four case study cites.